Combined EMI and GPR Methods for Measurement of Sea Ice Thickness

This project will be associated with the EPSRC project EP/Y015746/1 "TRANSMIT". The student will be working with developing sensors, inversion algorithms/ML post-processing methods for use with electromagnetic inductive and GPR sensors. The main focus will be in helping with the development of a GPR-based system and then augmenting this sensor data with that of an electromagnetic inductive sensor to understand the full profile of sub-surface structure, including snow depth, ice thickness and the overall volume of saltwater. Such approaches have not been combined before and there is clear novelty in this approach.